NetFLOX-XXL – Transforming chicken farming with scalable, automated welfare indexing and environmental footprinting

This 18-month project builds NetFLOX-XXL, an AI-powered remote broiler farm management system; with innovations for mass adoption. Our product uses advanced AI to improve **productivity, sustainability and resilience** in the broiler industry, and has demonstrated PoC in previous demonstrations.

Now, we're conducting innovative R&D to build a scalable industrial demonstrator system (NetFLOX-XXL); helping the industry to improve welfare outcomes and move closer to net-zero. This work builds the base of a commercial system to scale to 1,000 sheds. The UK broiler supply chain is under strain -- endemic labour shortages, Brexit, Covid-19, incoming environmental regulations, and CO2 and fuel shortages; are threatening national food security, safety, and self-sufficiency. The opportunity to do so is time-sensitive, and now. In this project, the consortium will prime a ruggedised NetFLOX-XXL for **widespread adoption**.